The University of Manchester And Trelleborg Rochdale Limited

To investigate the use and exploit the technological and commercial benefits of advanced composites as structural elements in manned and unmanned subsea structures and vehicles.